The Protein Circular Dichroism Data Bank, the DichroWeb Server, and ValiDichro: Data Sharing, Analysis and Standards Resources for CD Spectroscopy

Technical abstract
Circular Dichroism (CD) spectroscopy is used in structural biology for determining protein secondary structure, detecting conformational changes, and examining macromolecular interactions and protein folding, and is a method designated by regulatory agencies for the characterisation of pharmaceutical proteins for human use.
This proposal is to enhance, curate and operate a comprehensive set of electronic archiving and analysis resources for CD spectroscopy.
It includes the Protein Circular Dichroism Data Bank (PCDDB), a deposition, searchable and downloadable data bank of CD spectra, which began operation earlier this year. The aim of the data bank is to provide public archiving facilities and open access to validated circular dichroism spectral and metadata. The project would support continuing development, enhanced functionalities and modifications based on our experience gained in operating it and user feedback, as well as enabling it to be run as an ongoing user resource. The project also includes enhancements to, and operation of, DichroWeb, a widely-used online server for the analysis of circular dichroism data.
This proposal includes the development of a suite of support tools for novel types of CD analyses based on data deposited in the data bank, including spectral nearest neighbour identification, spectral matching (with applications in bioprocessing), and back calculations of spectra from crystallographic coordinates. It will also include enhanced validation software (establishing standards for spectroscopic data and ensuring the data quality in the PCDDB). A further development will be a one-stop-shop CDpipeline server that will incorporate processing, display, analyses, validation and deposition (aiding casual users of the method as well as improving throughput for more advanced users).
Together these bioinformatics resources will provide enabling and supportive tools in CD spectroscopy for the structural biology and bioinformatics communities.

Potential impact
Circular dichroism (CD) spectroscopy is a widely used technique in structural biology. The resources proposed would benefit those who utilise CD in both academia and the commercial sector.
Because CD is a spectroscopic technique currently meeting ICH Guidelines for characterisation of pharmaceuticals for human use, there has already been significant interest in the tools described in this proposal expressed by the pharmaceutical industry, SMEs and regulatory agencies such as the European Medicines Agency and the US Food and Drug Administration. The Protein Circular Dichroism Data Bank archive will be a resource for well-characterised protein spectra and can be a traceable resource for documentation of medicinal proteins (for bioprocessing and biosimilars comparisons). The validation tools and spectral comparisons and metrics tools to be developed will have value in protein characterisations and quality evaluations, and DichroWeb has already proven to be a useful tool by big pharma, SME and food industry users.